The Development of Novel Supramolecular Photocatalysts

This is a synthetic chemistry project in which we will design and subsequently develop a range of novel host-guest photocatalytic systems. This fundamental work will lead into their incorporation in polymeric materials, solid supports and flow systems. Much of the work will be synthetic in nature, but this will also involve a range of analytical techniques. The project will be carried out in close collaboration with Dr Filipe Vilela and, where appropriate, Prof. Martin Paterson.